Sustainable Asphalt

The Sustainable Asphalt project proposed by BAM will reduce the environmental impact of constructing and maintaining highways in the UK, directly contributing to Highways England's Theme 4 Energy and Environment objectives. Compared with "hot mix asphalt" traditionally used on the UK network, Sustainable Asphalt: - is produced at lower temparatures (reducing energy and carbon consumption); - incorporates higher quantities of recycled material (reducing both consumption of natural resources and generation of waste streams); and - offers enhhanced durability ( realising additional whole life environmental and cost benefits by reducing the need for repairs and increasing the time between planned maintenance operations). This project will conduct laboratory trials using the Sustainable Asphalt approach to prove its suitability for use on the strategic road network in England, and will undertake the essential work to required to update the relevant UK asphalt specifications to enable the improved sustainability and reduced environmental impact to be realised in future highway construction and maintenance programmes